FEDErated -system of systems- approach for flexible and interoperable energy COMmunities

Building on results of recently (or soon to be) concluded EU projects, FEDECOM aims to enable integrated local energy systems through sector coupling and cross-energy vector integration, increasing RES penetration via optimal utilisation of energy dispatch, storage, and conversion assets. FEDECOM pursues the idea of electricity becoming the leading energy carrier, with power grids as the backbone for the decarbonisation of all energy sectors and aggregators as the cornerstone enabler of the potential exploitation. FEDECOM adopts and maximizes the potential synergies of two complementary deployment strategies: (i) direct electrification (e.g. via demand electrification), and (ii) indirect electrification (with power-to-X technology). FEDECOM will deliver a scalable and adaptable cloud-based platform composed of analytical, modelling and optimization services for planning, supervision, and control of integrated local energy systems (power, gas, heating and cooling, industry, electric and hydrogen mobility). Optimized operations of the integrated systems will be demonstrated as part of hybrid RES/storage infrastructures, while enabling a holistic cooperative demand response (DR) strategy across federation of energy communities. With a concept of federated energy communities, FEDECOM unlocks the flexibility potential, enable energy exchange, and provide coordinated actions across near and remote sites, while maximizing the positive impact on grid transmission level. FEDECOM’s integrated package will be verified on three real large-scale pilots, each composed of multiple (federated) demo sites (communities): Spanish Virtual Green H2 Federation, Swiss Residential Hydropower Federation and BENElux cross-country e-Mobility Federation. After FEDECOM, local energy communities and service providers will be fully trained and upskilled via dissemination and engagement activities to take full ownership of FEDECOM solution and its business ecosystem